The orbit method for the special linear Lie algebra

We will investigate the topological properties of the space of primitive ideals of the enveloping algebra of a simple Lie algebra in type A. The goal is to show that this spectrum is homeomorphic to the set theoretic quotient of the coadjoint representation.